Place, Craft and Alcohol in Historical Perspective

This project develops and applies a key insight from the PL's previous project, 'Intoxicating Spaces': that intoxicant economies - the practices by which psychoactive commodities like alcohol are produced, retailed, and consumed - play an unusually important role in the social life of cities and are integral to transformations in the way urban spaces are perceived, controlled, and used. It focuses on the recent emergence of the appellation 'craft' to designate commercial alcohol enterprises that are positioned against large-scale economic production. This trend is linked to the emergence of 'micro-breweries' and artisanal distilleries as important fixtures in urban environments and economies, along with a burgeoning taste for craft alcohol among groups of consumers. The project will explore for a variety of audiences the ramifications of the contemporary 'craft revolution' for urban space today and consider them in relation to those processes of globalisation and industrialisation that transformed Britain's intoxicant economy from the seventeenth century onwards.

One lesson of 'Intoxicating Spaces' was to take how historical actors perceived and experienced intoxicants seriously. Because 'craft' is a slippery and contested concept, especially in the academic literature, this project will present and compare how different individuals and groups with an interest in urban intoxicant economies - as producers, retailers, consumers, regulators, and planners - understand 'craft' in relation to the production, retail, and consumption of alcohol. And just as William Hogarth provided the most memorable response to changes in the alcohol economy during the eighteenth century (in the prints Gin Lane and Beer Street (1751)), so we will invite exciting contemporary artists to respond to the craft phenomenon. A second lesson was the scale of the institutional, material, perceptual, and socio-economic impact of intoxicating spaces on urban environments and their importance in determining a sense of place. This project will identify and map the current topography of craft alcohol in a post-industrial city to provide a resource for assessing its impact, for marketing craft alcohol to current and potential consumers, and for linking to programmes of regional regeneration and growth. A third insight of 'Intoxicating Spaces' was the close relationship between intoxicants and processes of historical change. This project will allow audiences to compare the craft alcohol movement with other historical moments when the production and consumption of psychoactive substances underwent transformations - not least with the industrialization of beer and gin production from the seventeenth century onwards.

The project will pursue these objectives through work packages designed to be a resource for producers and consumers, opinion and policy makers, and the general public. They include digital maps showing both the current craft topography in the city of Sheffield and a heritage map of brewing and distilling in Sheffield; a survey of what those involved in the craft economy understand by craft plus oral histories of alcohol in Sheffield; artistic responses to the craft alcohol phenomenon for a portable exhibition; and a podcast series of six episodes discussing moments (from the ancient world to the present) that alcohol changed the world.